Valuing Young Audiences: how children experience live theatre and dance, and why it matters

his PhD explores how children's experiences of theatre and dance as audience members can be meaningfully understood. Our starting point is the lack of robust evidence on the value that experiences of watching live theatre and dance can have for children. However, there is considerable anecdotal evidence within the sector that such experiences can be beneficial. Scottish youth arts policy currently values theatre and dance 'participation' - children's direct involvement in dance or drama workshops, classes and performances - in terms of confidence development, resilience and communication skills. By contrast, there is little research on the value of watching theatre and dance, despite the fact that this may constitute the majority of performing arts experiences for many children.
Key questions include:
Can a 'one-off' experience of a visit to the theatre be transformative for a child?
What is the value of repeated performance experiences and associated outreach activities?
How do children, teachers and parents understand the value of these experiences?
How can this value be communicated in terms which honour the artistic experience but can also be understood by funders and policy-makers?
This PhD will make a vital contribution to the children's theatre and dance sector, enabling it to better reflect on its own practice, to collaborate more usefully with the education sector, and to improve its advocacy by drawing on a stronger evidence base. The research also has potential to influence arts and cultural policy in Scotland and beyond.
Conceptually, the project will build on the AHRC's recent Cultural Value Project (Crossick and Kaszynska, 2016). However, where valuing of the arts for children is usually regarded in terms of cognitive development, social skills or educational attainment, here we wish to start from children's, teachers' and parents' own experiences. We will for example build on work in anthropology and performance studies that has long recognised the distinctive roles of the audience in making a performance happen.